Surface area increase for improved energy transfer

Nano technology has received much publicity and indeed holds much potential. One of the areas where practical benefit can potentially be gained in the near term exists through the potentially significant increases in surface area available for chemical and heat transfer. This project seeks help in acquiring samples for experimentation and demonstration purposes with a view to delivering commercial and environmental benefit.